I'm conducting research on Conformal Field Theories in the presence of a defect. This includes analysis of generic defect CFT from a theoretical persp

Main part of the completed project involved constructing and studying the two point correlation functions in dCFT, directly in physical space. The method used for this involved extending the concepts presented on "arXiv:cond-mat/9505127v1" from a bCFT to the more general defect CFT. A free O(N) scalar theory with normal directions y ~ -y identified and a free Maxwell theory on a wedge is also considered and shown to be examples of dCFT. In the interacting case, the analysis of (4,2) QED involved using Feynman graph techniques, Wick's theorem and general perturbation theory from QFT. The current project involves analysing the parity odd structures, studying the defect OPE of a Maxwell Field Strength and finding the spectrum of defect primaries appearing on it. Then, using a similar approach as "arXiv:2005.02413" a defect CFT involving a two-form will be studied, in a general setting.